Teleswallowing

'The Workplace of the Future; it's not where you go but what you do (Hugh Bradlow)'. Veronica Southern Telerehab Ltd enables clinicians and NHS trusts to be future-focused and provide modern service delivery using technology such as remote therapy. She has developed Teleswallowing as a way to rapidly assess patients with swallowing problems to alleviate distress, provide expert guidance fast and reduce admissions to hospital.